Shift Thought - Quantitative News Integrator

Financial markets have transitioned in the past decade towards systematic or algorithm-based
trading. This has provided a means of harnessing short term, high volume markets in options
and derivatives. However, there remains a pressing need for financial traders and fund
managers to gather and understand information on market sentiment in order to make mediumto-
long term investment decisions.
The proposed product is a web-based news integration system that gathers thousands of news
articles and examines them using natural language processing algorithms. This results in both
a quantifiable measure of the sentiment of the article towards its subject as well as far more
sophisticated analytics, such as the suggestion of links between concepts. As a use case, fund
managers may use this service to analyse the news coverage of any firm or commodity, seeing
the average degree of optimism in the subject, the magnitude of variance in opinions and the
degree to which sentiment correlates with the historical market performance. They will also
be able to see a list of concepts that were frequently referred to in articles relevant to the
subject and a suggestion of how they might be related. For example, if several articles claim
that conflict in Syria is the cause of rising oil prices, the proposed system will link the
concepts ‘Syria’ and ‘Conflict’ to the object ‘Oil’, with a label that indicates the positive
relationship. This allows fund managers to quickly identify otherwise obscure relationships
between potential investments without having to study numerous news articles.
The product will be a useful compromise between the quantitative, ‘wisdom-of-the-crowds’
approach of social media analysis and the focus and relevance of labour-intensive desk
research. This project will determine the potential market size this product could exploit.